A Novel & High Efficiency GRP Double Glazing System

With 26% of building heat lost through windows & 45% of the total UK energy consumed for
heating purposes, efficient windows have the potential to significantly reduce energy
consumption & in turn greenhouse gas (ghg) emissions, thus supporting EU & national targets
to reduce ghg emissions by 80% by 2050.
Energy efficiency of windows is measured by U-value, lower U-values=higher thermal
resistance & improved efficiency. The rising price of fuel & Government regs/initiatives, is
driving consumer demand for windows with lower U-values.
Double glazing is the most commonly used system, installed in 42% of EU buildings.
Aluminium & uPVC double glazing is preferred for commercial projects due to competitive
price but:
1. Does not achieve U-values = 1.4 W/m2.K required by forthcoming 2014 Building Regs
2. No single system meets the criteria demanded by UK architects & specifiers crucial for
mass penetration of commercial mkt
Current best in class systems meet energy requirements & aesthetics but are high in price
(triple glazing & pultruded glass reinforced plastic (GRP)) so limiting penetration of
commercial glazing mkt & restricting use to high spec. projects.
Viridis aim to address this mkt opportunity through the development of an innovative double
glazed window which combines GRP & renewable sourced softwood, to develop a highly
efficient system with: low U-value; Passivhaus standard & Code for Sustainable Homes Level
6; low price; slim profile with high glazed area; low maintenance; extensive lifespan of 60+
yrs; & internally beaded.
Virdis will develop 3 glazing system prototypes, with the aim of creating a window that has
the same U-value as triple glazing but can be sold competitively at double glazing price.
The benefits are considerable given that replacing existing BRFC A rated windows with the
Viridis system would achieve an annual energy saving of 0.4 MtCO2e/household, widespread
uptake of this solution would save an estimated 8,700,000 MtCO2e/year.